The Importance of Social Factors to Psychopathology: The 'Mental' and the 'Social' in Metal Illness

There is a polarization in philosophical accounts of mental illness, with views that fit into a scientific psychiatry but cannot account for social factors at one end, and views that emphasise social factors but do not fit into a scientific
psychiatry at the other. I will develop an account of mental illness that overcomes this polarization, equally capable of integrating political, psychosocial, and biological aspects of mental illness. I will draw primarily on work in the philosophy
of cognitive science and psychology. I expect to claim that mental illnesses are disordered mechanisms that extend beyond the brain. I will accompany the account with a model of how scientific findings are integrated in psychiatry; I
expect this to be a mechanistic model, according to which findings are integrated by contributing to models of mechanisms which serve as explanations of phenomena. I will interpret my account of mental illness from the perspective of philosophy of mind; I will relate views of the mind to specific issues in psychiatric research and treatment of mental illness, both to test them and to illustrate their relevance to research and clinical practice.